Reconstructing Border Pipes: An interdisciplinary (practial and historical) study

This proposed research will be the first interdisciplinary investigation of a type of bagpipe known as the Border pipes, c.1730-c.1830. This geographical name refers to the regions adjacent to the Anglo-Scottish Border which have many shared traditions, and is where these pipes were mostly played. Border pipes are predominantly bellows-blown and are small in size, and therefore have a very different morphology to the more commonly recognised Great Highland bagpipes. This doctoral project will produce the first scholarly organological study of the Border pipes, and through experimentation with 3D printing, will meaningfully contribute to the advancement in approach to the recreation and conservation of unplayable musical instruments.